Investigating creative tensions between tradition-led and participant-led approaches to community composition using Javanese gamelan

This research addresses an urgent need for participant-centred approaches to collaborative composition in the field of community music to become more culturally-sensitive to established musical traditions when working with non-Western or non-dominant musics. Using action research and taking Javanese gamelan as its testing ground, this PhD investigates the impact of incorporating musical elements from non-dominant traditions into community practice, focusing on participant experience, creative process and product. The research will generate new composition frameworks that embrace tensions between cultural sensitivity and cultural democracy.